University College London and Transport for London

To develop and implement a unique software solution to convert voice date into a digital, searchable format that meets the needs of new financial regulatory authorities.